DEsign for Live Line Technology Acceleration (DELLTA)

Alpha phase will expand on learnings from Discovery which reviewed the need of outages to maintain the reliable and resilient networks. Outages cause operational issues and constraints costs which can be lessened by usage of Live Line Working (LLW) enabling better asset health/management?.

Reliability and economic impacts of LLW including different down-selected technology/design/tool/procedures will be explored for both new and existing assets. Framework for LLW will be explored with stakeholder engagement and dead-circuit demonstration.

Outcomes of DELLTA will investigate LLW-included design for new assets, reduce risks associated with live-circuit demonstration in Beta phase and adaption in T3/T4 for existing assets.